The intraplate magmatism conundrum - a role for supercontinent break-up?

Understanding the causes of intraplate magmatism remains an outstanding conundrum for Earth Scientists. The role of volatile enrichment and lithospheric heterogeneity in focusing intraplate magmatic activity will be investigated.